Newcastle University Discipline Hopping for Discovery Science 2022

Newcastle University will use the funding for 'Cross-disciplinary research for Discovery Science' to support discipline-hopping activities with the goal to improve understanding of different cross-disciplinary research perspectives and methodologies, enabling new knowledge and discoveries within the environmental sciences.